REVAMP - REcovery of material VAlue by reusing of Metal machining waste as high-value Powder feedstock

REVAMP (REcovery of material VAlue by reusing Metal machining waste as high-value Powder feedstock) is an ambitious project that aims at conducting a feasibility study on research collaboration between UK and India on metal waste recycling. The project addresses the challenge of recycling metal waste from machining operations, such as milling, drilling, turning and grinding, where current recycling approaches are either labour and energy intensive or deliver suboptimal material properties. The project proposes a route for reusing by which machining waste is converted into high-value powder feedstock that could be used in additive manufacturing and powder metallurgy processes to manufacture high-integrity components. This approach promises to significantly reduce energy consumption, increase recycling yield and maintain quality and performance of the resulting powder. The proposed approach faces key challenges that need to be addressed, such as optimisation of the conversion process, cleaning and minimising contamination, characterisation and reclassification of the produced powder, in addition to process scalability. REVAMP will deliver a feasibility study to explore a potential collaboration between the MTC and a number of Indian research organisations to address these challenges. The feasibility study will include a market research on metal waste recycling and reusing in India, including key research organisations and companies involved in the sector. It will also report on a capability mapping exercise, where relevant know-how and expertise both in India and the UK are identified and potential gaps are highlighted. The study will conclude with proposing potential research areas where the innovative capabilities of both parties are harnessed.